Video chat for the elderly

Older adults often struggle with video chat, and this has become especially apparent to families the length and breadth of the United Kingdom during the Covid-19 pandemic. While younger adults turned to Skype, Zoom and other products to stay connected, an overwhelming number of older adults who have not embraced technology have been left with no visitors and little social interaction.

One key reason for this is that many commercial video suppliers require people to sign up, install apps and navigate various complicated options. These options and steps, while second nature to people of the smartphone generation, present significant difficulties to older adults and often lead to frustration, which in turn leads to less communication with loved ones and their wider support network.

We are developing online software in which every decision is focussed on ease of use. There will be no required sign-up, no complex features like screen-sharing, no address books and, critically, a user interface that does not resemble a mission control room. We will provide a link or a shortcut that will simply and immediately allow anyone to communicate with their loved ones, be it during a Coronavirus-like set of circumstances, or just at Christmas.